Optimisation of Reed Canary Grass as a native European Energy Crop (ORNATE)

There are major global strategic drivers for the development of bioenergy, including biofuels, to substitute for fossil carbon. These include a reduction in greenhouse gas emissions, energy security, the long term trend of increasing oil price, opportunities for the creation of high tech "green jobs", and rural regeneration. The demand for bioenergy requires sustainable energy crop varieties with high and stable yields from low inputs, with harvestable biomass that can be converted with maximum efficiency. The ORNATE project proposes to establish the research, development and knowledge necessary to develop reed canary grass as a crop to provide a sustainable bioenergy feedstock in Europe. A number of other energy crops already receive worldwide attention. However, reed canary grass has an important role to play in the mix of energy crops in Europe because it exhibits a unique combination of characteristics: 1) it is a native species of Europe, able to grow on very marginal land, with carbon sink and biodiversity benefits; 2) it is inexpensive to establish and fits well into existing farming practice, providing flexibility and low risk to farmers; and 3) it is able to produce harvested biomass from late summer until early spring thereby producing biomass earlier in the year than other energy grasses and so reducing storage requirements for end users. Reed canary grass was taken by early European settlers to North America where it was grown as a forage crop and a small level of interest has been retained in its use on both sides of the Atlantic since then. The earliest report of reed canary grass seed being sold for use as forage was in 1836 in Germany, while the first agronomic trials began in 1837 in Sweden. Although limited in its cultivation to date (with 20,000 ha currently grown in Scandinavia), reed canary grass offers considerable potential as a bioenergy crop in Northern Europe including UK, Ireland and Scandinavia especially on marginal land as it can grow well in both dry and wet areas. For example reed canary grass grows extremely well in wet soils, withstanding flooding for long periods across a wide pH range whilst equally showing excellent drought tolerance. The ORNATE project partners (Aberystwyth University, UK; Teagasc, Ireland; the Swedish University of Agricultural Sciences, Sweden; and Senova Ltd., UK) will develop knowledge on how reed canary grass grows across multiple environments in Northern Europe including on marginal unproductive land not utilised for food production, of which many million ha exist across Europe. In particular the ORNATE partners will focus on those crop characteristics which will enable the rapid deployment of the crop: biomass yield, biomass chemical composition and seed yield. The partners will use this information to develop the genetic resources necessary to establish a reed canary grass breeding programme that is able to produce new varieties that are higher yielding, better able to grow on sub-optimal land, and better adapted to growth in UK, Ireland and Sweden. In addition, mineral constituents, including nitrogen, sulphur, and chlorine, have negative emissions or corrosion qualities when the crop is combusted and need to be minimised. These and other chemistries will therefore be measured to match reed canary grass varieties to a number of different end uses, for example by making pellets and combusting in a 35 kilowatt commercial boiler. The project will also examine the opportunities to maximise the benefits of reed canary grass through better understanding of emerging renewable energy markets and biomass value chains.

Technical abstract
The strategic demands for bioenergy require new energy crop varieties with stable high yields from low inputs, and harvestable biomass which can be converted with maximum efficiency. The ORNATE project proposes to establish the research, development and knowledge platforms necessary to develop reed canary grass as a crop to provide a sustainable bioenergy and industrial biotechnology feedstock in Europe. To achieve this we will use the four work packages in the ORNATE project to:
1) In WP1, establish a trial network including 10 varieties and ecotypes in Sweden, Ireland, UK and US. The plots in the trial network will be replicated and plants within them phenotyped over three growing seasons on a wide range of sites. This information will provide robust data for the modelling of reed canary grass performance.
2) In WP2, use of 50 existing segregating breeding populations and native accessions as a starting point for improvement. The crossing of reed canary grass genotypes and planting of progeny in Sweden, Ireland and UK for the evaluation of progeny and selection of genotypes for creation of new population based varieties for Europe.
3) In WP3, create a reed canary grass genetic map with a high density of molecular markers using a genotyping by sequencing approach. This will provide a means to understand the genome architecture and evolution in reed canary grass, in addition to creating a means to relate genes to biomass traits in the future.
4) In WP4 characterise commercialisation/ deployment traits and the defining of new value chains and markets for reed canary grass.
The combination of field experimentation and powerful phenotyping (WP1) and genotyping studies (WP3) will enable us to understand the biological mechanisms of yield quantity, stability and quality underpinning the construction of new varieties (WP2), creating a step change in the optimisation of reed canary grass as a European energy crop fulfilling new target markets (WP4).

Potential impact
To ensure that the ORNATE project delivers impact we will:
1. Publish our research in the most appropriate (e.g. crop, plant and energy) peer-reviewed scientific journals and present it at scientific meetings.
2. Engage with researchers, plant breeders and farmers and end users through existing links and through trade publications and events.
3. Engage with schools, the wider public, and through environmental organisations in all participating partners' countries (e.g. in the UK with the National Trust, RSPB, National Botanic Garden and Countryside Commission for Wales (CCW)).
4. Train a cohort of researchers in plant breeding and bioenergy science.

For example under the headings of scientific, industry, and public engagement and training we will do the following:

Output Deliverables
- Web presence to include projects outline, reed canary grass factfile, references, links to/ from other relevant pages.

Scientific engagement
- Publish paper on genotype by environment effects on reed canary grass.
- Publication on the performance of reed canary grass populations.
- Publication on genetic map.
- Present findings at research conferences and particularly those which span the academic, industry and policy divide such as the World Biomass Conference and Expo.

Industry engagement
- Hold open days for farmers and other value chain participants at our institutes (at least one event in Sweden, Ireland and UK).
- Participate in agricultural shows and trade events (e.g. in the UK the Royal Welsh Show, the biggest agricultural show in Europe attracting 240,000 visitors and the Cereals event, a major farming technical event attracting 25,000 visitors).
- Engage the media at the start and during the project, including local and national press, radio and television (e.g. using contacts with BBC, we will invite the producers of the Countryfile programme, watched by over 14 million viewers weekly in the UK, to feature the project and highlight the anticipated environmental and economic benefits to stakeholders, especially those owning marginal lands).
- Publicise our research through bioenergy industry publications.
- Value chains report at end of project.

Public engagement
- Engage with local schools, and technical and agricultural colleges (e.g. in the UK during the National Science and Engineering week and via BBSRC schools regional champions).
- Hold open laboratory days.
- Participate in events such as the "Fascination of Plants Day", launched in 2012 under the umbrella of the European Plant Science Organisation (EPSO).
- Participate in public forums such as science cafes.
- Engage the media as above.

Training
- Organise training for staff on technical and transferable skills.
- Staff working on the project to be involved in engagement activities.
- Ensure that staff develop the multidisciplinary skills needed to conduct bioenergy research and play an active role in the future in the knowledge based bioeconomy.